Building Net Zero, Affordable Homes

PEC Homes wants to deliver affordable, high quality, well designed, cooperative and zero carbon housing projects that : * are flagships for innovation; * are community owned, warm, affordable, desirable zero carbon homes, * demonstrate a development cost model that can support replicability without ongoing government support, * deliver net zero energy homes for which the total energy and maintenance costs are significantly less than business as usual. To achieve this PEC Homes has to do things differently and intends to use the '[Energiesprong][0]' approach, which has been used for retrofit in the UK but this would be the first new build project in England. PEC Homes has completed a soft market testing exercise, which has demonstrated significant interest across the supply chain but is proposing to develop the market further. We are now going to fully test the feasibility of the approach and deliver a prototype project of 38 new net zero affordable homes at Kings Tamerton, Plymouth. The feasibility study will test: 1\. Supply chain delivery feasibility, helping the supply chain to be tender ready. 2\. Project funding and finance feasibility, including analysis of viability, income generation and costs compared to BAU, and discussions with funders. 3\. Contracting and procurement feasibility, including stress testing draft Contract and ITT document suite. 4\. Market development feasibility, including evaluation of other project pipeline opportunities and transferability of approach. 5\. Customer validation. PEC Homes is working with Energiesprong UK and the aim is to deliver a national first, leading onto many other net zero energy homes across the country. [0]: https://www.energiesprong.uk/